The SAMULET Programme: Combustion Systems for Low Environmental Impact: Project 2

SAMULET for ‘Project 2 Combustions Systems for Low Environmental Impact’. These technologies support the attainment of the ACARE goals of reducing NOx, CO2 and noise by an integrated programme of aerothermal, mechanical, materials research linked to manufacturing advances. This research programme will deliver the building blocks for gas turbine combustion system technologies to ensure UK manufacturing competitiveness in the civil engine market.
Project 2 consists of 25 tasks covering technology acquisition in areas including: lean burn combustion, rich burn combustion, combustion instabilities, fuel injection, novel module architectures, instrumentation and testing, cooling technology, coking, thermal barrier coating, materials and mechanical lifing. This research programme is built around exploiting new and novel advances in manufacturing processes to deliver an improved environmentally compatible, competitive combustion technology for insertion into the highly efficient cycles of future civil engines.